PATT-linked grant for IoA 2015-17

This proposal requests funds to cover travel and subsistence expenses associated with observing time on international telescopes allocated by the PATT Committee over the period 1 October 2015 - 30 September 2017.

The acquisition of observational data from STFC facilities and facilities on the STFC-list of "approved" telescopes represents one of the primary data resource responsible for the scientific productivity of the Institute of Astronomy. The scientific goals of the programme fall under the following main headings: (a) Quasars, AGN and intervening absorption systems; (b) X-ray astronomy; (c) Stellar astronomy; (d) The Galaxy and the local universe; (e) Dark energy, dark matter and galaxy clustering; (f) The high-redshift universe.